Zoa-OS: A ditgitally and physically integrated end-to-end Operating System to offer any fashion brand sustainable clothing rental-as-a-service

The UK fashion industry faces challenges of excessive clothing consumption, environmental impact, and operational inefficiencies. Fashion rental businesses offer a solution by promoting a circular model where clothes are rented, returned, and rented again. McKinsey estimates that 1 in 5 garments need to be traded through a circular model for the fashion industry to hit its climate targets.

Some rental platforms have seen significant growth, yet large-scale adoption by major retailers is hindered by operational and logistical issues. Many brands rely on inadequate software solutions, and established brands resist third-party rental sites due to concerns relating to pricing and customer control and are unable to make necessary large investments to update their legacy systems.

Zoa proposes an innovative solution with a purpose-built "Operating System". This Zoa-OS can be embedded as a "rent-now" button into any retailer's website via a simple code snippet. Seemingly simple in the frontend, Zoa-OS manages all complex background processes, integrates with warehousing, fulfilment, and cleaning providers, and offers a comprehensive analytics and reporting solution. Zoa-OS is a full-service solution enabling "rental-as-a-service" for any fashion brand. It streamlines the rental process, improves the customer journey, reduces implementation time, and addresses the complex operational challenges of fashion rental.